Molecular insights into ubiquitin remodelling factor p97(VCP) in DNA damage response and genome stability

Your body is built of billions of cells, and they all have to work as a team. Almost everything a cell does involves a protein. Proteins relay decisions, build structures, translate genetic instructions, repair damage, and carry signals. So it is not surprising that cancer is marked by proteins not working properly. Sometimes the proteins fail; sometimes they do their job too well, or do it at the wrong time.

Proteins are created and recycled constantly; this makes sure that proteins do not get old and damaged. The balance between making and recycling proteins is kept in tight check, making sure that the amount of a given protein is just right.

Our work focuses on the way cells recycle proteins. We know that proteins that are old or not needed are labelled for recycling with a tag called ubiquitin. Huge recycling machines called proteasomes grab hold of the ubiquitin handle and recycle the attached protein. We don't know in detail when and how the ubiquitin label is attached. We want to know how this works during the process of repairing damaged DNA.

Damaged DNA can be a starting point for cancer; but it's also the key to effective radio- and chemotherapy. If we knew how cells recycle the proteins that repair radiation and chemotherapeutic damage to DNA then we would be able to design ways to make radio- and chemotherapy more effective.
This grant will fund research to improve our understanding of the proteins involved in DNA damage repair and the processes that recycle them.

Technical abstract
Our preliminary screen with siRNA against 13 members of UBX-family identified several candidates that strongly affect repair by homologous recombination, as measured by the DR-GFP reporter assay. We will establish which other p97-adapters are involved in processing of K48-ubiquitin signal at sites of DSB, and thus in DSB repair. We will use both laser micro-irradiation assays developed in our laboratory or ultrasoft X-ray (USX) micro-irradiation to induce DNA damage. This assay will screen for UBX-proteins that are relevant for the function of p97 at sites of DSB.

p97 is detected at sites of DSB after laser treatment, where it forms IR-dependent complex with RNF8 and K48-polyubiquitinated substrates. Now our goal is to understand the interactome of p97 and DSB related proteins. For this purpose we will isolate p97 complex from chromatin under different genotoxic conditions (e.g. exposure to IR or treatment with HU) and analyse p97 adapter interactome and substrate proteome by mass spectrometry. The complex formation between p97, its adapters and DSB repair proteins will be further analysed to define these interactomes and find out their cellular relevance.
p97 together with its adapter DVC1 and E3 ubiquitin ligase RNF8 have an essential role in DNA replication and replication-related repair. We aim to understand how the p97-DVC1-RNF8 cascade orchestrates DNA replication. We will use standard techniques in the DNA replication field such as FACS analysis, pulsed-field gel electrophoresis, DNA fibre assays and confocal microscopy to establish the mechanism by which p97-DVC1-RNF8 regulates DNA replication and thus genome stability, and disorders such as Werner-like premature aging syndrome in human.

Potential impact
The realisation of this programme will not only contribute to gaining knowledge about the mechanistic function of p97, its adapter and substrates, in the DDR, but will also have a direct impact on the development of novel small-molecule molecularly-targeted cancer drugs for use in combination therapy. The impact of this knowledge and any new agents will contribute to the scientific literature and influence on-going research both within the Gray Institute, the research community in the wider University, and national and international research.

The clinical impact of identifying p97 adapters and substrates that are involved in DSB repair after ionizing-radiation and/or DNA replication fork progression and stability will be to provide powerful biomarker tools. First the establishment of cancer or genome instability diagnostic biomarkers; a direct example of this is our discovery of C1orf124/DVC1 mutation in genetically uncharacterized WRN-like syndrome. This work also has ramifications of importance for biomarkers for precise cancer prognosis, as well as predictive biomarkers for therapeutic intervention. Thus clinicians will have a range of powerful tools that are able to identify patient groups, understand their cancer progression and predict their treatment outcome.

The societal and economic impact of this work will be wide-ranging: The patient benefit will be the availability of anti-cancer drugs, our long-term goals, that when used in combination therapy will enhance efficacy of the treatment and thus reduce unnecessary side-effects. Improved cancer treatments will also have a broader impact on the general morbidity and overall mortality of the patient cohort, thus reducing healthcare costs. The broad public benefit will be through an increased understanding and engagement with cancer research and also circumstances to become better informed about career opportunities within the research environment. The economic benefit to the UK would follow the commercialisation of these clinical biomarker tools and novel pharmaceuticals.